Time-Travelling through Lake Sediments: 300 Years of Post-Industrial Freshwater Biodiversity and Genomic Change

Biologists continue to debate two fundamental and interconnected questions about how communities and populations respond to environmental stress: Do ecosystems gradually respond to change, or do they reach tipping points triggering abrupt shifts to new, stable conditions? And, if populations collapse, what happens to their genetic diversity—can it recover, and how? These questions are central to understanding ecological and evolutionary resilience and are especially urgent given accelerating anthropogenic impacts on ecosystems. Critically, they are deeply linked: ecological shifts—whether abrupt or gradual—often drive population crashes, creating conditions under which genetic change and recovery must occur, or face extirpation. To address these questions, long-term time series data are vital. However, most ‘long-term’ monitoring began in the 1970s, meaning we cannot directly measure the magnitude of biodiversity change associated with key events such as the Industrial Revolution and post-war agricultural intensification.
Lakes, described as ‘sentinels’ of global change, are uniquely valuable for answering both questions. Their sediments preserve rich biological and environmental records, offering high-quality archives of past change. As model systems, shallow lakes have underpinned the development of alternative stable state theory. With nutrient-enrichment, they transition between clear-water, plant-dominated to turbid, algae-dominated conditions—providing ideal systems for tracking population collapses and recoveries. We select five UK shallow lakes with contrasting disturbance and recovery histories spanning 200–300 years, offering compelling natural experiments. While their fossil records offer valuable ecological insights, they are unable to capture the full picture—especially for key indicator groups (e.g., fishes and invertebrates).
Our project addresses these gaps by “time-travelling” through lake sediments, harnessing preserved DNA to reconstruct past biodiversity and examine how populations evolved over centuries. Previous limitations, especially the scarcity of macrofossils, can now be overcome through advanced molecular techniques—sedimentary ancient DNA (sedaDNA) and palaeogenomics, which provide powerful complementary approaches for reconstructing past ecosystems in unprecedented detail. Using these methods, we will reveal which species were present and how genomic diversity within a keystone species changed—particularly during periods of collapse and recovery. Critically, we will integrate molecular data with reconstructed environmental variables, including pollution and oxygen availability, allowing direct tests of how ecosystems and populations responded to specific anthropogenic pressures.
To address both questions, we ask:
1) Do ecosystems respond gradually or abruptly to environmental stress? Our preliminary fossil data suggest a gradual ecological trajectory, challenging the widely held view that lakes shift abruptly in response to stress, especially fish die-offs associated with eutrophication. To test this, we will integrate high-resolution sedaDNA biodiversity reconstructions with environmental data and apply time-series analyses to identify precise timings of ecosystem change.
2) What happens to genomic diversity following population crashes, and how do populations recover? We will study European perch—a keystone lake fish—using palaeogenomes from historical remains, spanning fish die-offs. This will reveal whether genomic diversity was lost or regained, what mechanisms enabled recovery, and whether populations adapted to new conditions. These insights are critical for understanding how biodiversity responds at the genomic level to abrupt environmental shocks, and for identifying conditions under which evolutionary recovery is possible.
By uncovering the extent to which ecological and genetic resilience and recovery mirror one another, our findings will provide transformative insights into how ecosystems function, fail, and recover under centuries-long human pressure—improving our understanding of resilience and better informing strategies for conserving freshwater biodiversity.